An Intelligent Decision Support Platform To Advance Condition Monitoring And Asset Management Of Offshore Wind Farms

Operations and maintenance costs are currently expected to account for 25% of the total lifetime costs of an offshore wind farm. Lumen® is an innovative software framework for decision support that could help those responsible for equipment significantly lower these costs. Simultaneously, it could help to increase wind farm availability and and extend the useful lifetimes of assets. This project will assess how Lumen could be applied to assist the offshore wind industry in carrying out cost-efficient condition-based maintenance and avoiding expensive unplanned maintenance. It will evaluate the framework's potential within the industry and demonstrate the decision support it could provide.